Cardiff University and Frontier Medical Products Limited

To develop and apply an enterprise wide data-management and process analysis architecture for sustainable informational and operational excellence for inventory reduction and releasing capacity at supply chain level.